Beyond the Walls: Investigating Carceral Logics, Technologies & Visions

As the world witnesses the rise of the far right and a reinvigoration of authoritarian politics, the critical role of migration controls, and immigration detention in particular, has become evident. In the US, Trump’s election ushered in draconian migration policies that reveal the way carceral practices extend beyond the walls of national detention centres and implicate citizens, permanent residents, and those classified as ‘migrants’. Beyond the Walls aims to understand how logics, technologies, and visions of carcerality extend beyond immigration detention, intersect with other policy fields and carceral practices, and are contested.
It builds on critical findings from the original FLF, such as the increasing importance of surveillance technology, the guiding false logic of deterrence, and the contested future imaginaries circulating in this space. In the renewal project, thinking expansively about detention allows us to analyse the extensive ways our societies are implicated in a carceral web, critiquing the enduring fantasy of the carceral as separate from the non-carceral and moving beyond a dominant migrant-citizen binary.
We investigate a set of relationships between migration and other policy fields in order to answer the following Research Questions:
a. To what extent are migration and border controls a testing ground, where carceral logics and technologies are experimented with and then expanded into our wider societies, capturing more people?
b. How do people, organisations and networks resist these practices and logics and imagine different anti-carceral futures?
c. How are non-citizens and citizens alike bound by logics of deterrence and deservingness?

We build on the strengths of the original FLF, maintaining the research team with its wealth of expertise and networks across the UK, the US and Australia. We also continue to take an innovative participatory approach, working with NGO research partners across the three countries, allowing for a comparative, international project that is grounded in everyday realities.
An exciting multi-method approach includes semi-structured interviews (with policymakers, civil society practitioners, and former detainees), participant observation as part of our participatory action research, policy analysis, and archival research. The research is complemented with a comprehensive KEI work package that connects national groups across the US, UK and Australia to create a transnational space for knowledge exchange and to identify opportunities to change public discourse, envision different futures, and promote less harmful policies.
With migration an increasingly charged political flashpoint in our polarized world, this interdisciplinary research programme investigates the central importance of carceral state practices, how they implicate citizens and non-citizens, and how they are resisted. To ensure success, Beyond the Walls builds on expertise and networks developed during the original FLF and is supported by key mentors and an advisory board. It is thus certain to meets its objectives to: (1) articulate, evidence, and critique the role of deterrence and carcerality in the US, UK, and Australia; (2) investigate the relationship between migration and other policy fields; (3) mobilise and support the work of civil society and policy actors engaging with carceral practices; (4) continue to develop my skills as a researcher by engaging in new fields, with new partners, and in advanced leadership training; and (5) advance an expansive programme that connects disciplinary communities, strengthens my leadership in the field, and extends my networks across civil society.